Commercial Building Asset Risk Management (BARM) Using Electrical Power Quality Data

This project will develop an automated Building Asset Risk Management (BARM) application, delivered in the

form of Software as a Service (SaaS), that uses electrical power quality data to pre-emptively highlight and

enable the focused mitigation of building asset lifetime risks without the need for additional capital spend in

metering hardware. Modern commercial buildings have heavily invested in electrical metering hardware.

However, this is substantially underused. Each of the electrical panel meters typically installed in commercial

properties can be used to monitor up to 300 data points which, if analysed in the right way, can support the

development of pro-active, data-led actions to maximise the lifetime of their assets and the energy system

upon which they depend. The Argand BARM application will be trialled and refined in the University of East

London’s multi–use SportsDock building. The Institute for Sustainability will provide performance evaluation,

then facilitate exploitation for BARM through their commercial networks and channels to broker this distinct

and valuable service to commercial building owners across the UK and Europe.